Participation in EDELWEISS-II exploitation

The nature of the dark matter in the Universe is of scientific and general public interest. Understanding what the majority of the matter density is would advance mankind's knowledge and satisfy everyone's desire for understanding the world around us. This grant will allow UK researchers to participate in the exploitation phase of the EDELWEISS experiment, a dark matter search located in the Modane underground laboratory in a road tunnel between France and Italy.